Herotech8 - accessible, reliable and enabling technologies in agritech and humanitarian logistics.

HEROTECH8 is a start-up company based at Cranfield University Business Incubation Centre (CUBIC) in Bedfordshire in enabling robotics. Our aim is to bring drone technology to people and places that either would not have the resources, energy infrastructure or technical know-how to reliably and safely operate existing drone platforms. Following our recent successes in obtaining pre-seed funds from The Bettany Centre for Entrepreneurship, CEO Siobhan Gardiner aims to finish constructing prototypes and run the first trials in the UK in early 2017. Furthermore, HEROTECH8 aims to use the success of this competition to leverage future applications to Innovate UK and form new partnerships in agritech and humanitarian logistics.